University of Wolverhampton and i2r Packaging Solutions Limited

To establish a design and engineering capability in the UK operations, bringing improved knowledge of materials, coatings, bonding and tooling design. Embedding innovations by working with machine and film providers to improve production processes.